Micro Project Technical, Safety and User Improvements on Artificial Ski Suface

Proslope as a company evolved in 2007 as a response to demand and failure of existing
suppliers to provide a competitive, safe, enjoyable product that provides a good return
on investment.
ProMat will be a new 'snowpsorts' sliding surface designed to address the failures of
existing surfaces. It's a new innovative all season 'artificial' ski/snowboarding/tobogganing surface that is:
safe, sustainable, enjoyable and competitively priced ..
Business aims:
• Development of a new year round safe, enjoyable, sports sliding surface with a
price competitive advantage over alternatives
• Develop a profitable working operational centre
• Develop workable business model as a template for others